Ialysos on Rhodes. A study of Mycenaean chamber tombs and their assemblages from the Biliotti excavations

The 19th-century excavations of chamber tombs at Ialysos, Rhodes were the first systematically to explore a Mycenaean site anywhere in the Aegean. The bulk of this material is today kept in the British Museum, both in the form of extensive archival documents (letters) and objects (more than 500 in total). The PhD dissertation will relate the two in order to contextualise the complete funerary assemblages for the first time. This study will allow a better understanding of these tombs, their relation to more recently excavated material, and provide important new insights into the position of Rhodes in the network of Late Bronze Age Eastern Mediterranean trade.